Polarization/Spectral Analysis based Surgical Imaging Diagnostics

Improving the state of the art in imaging based diagnostics in surgical imaging by exploiting multichannel information from a combination of polarization and/or spectral imaging of tissue reflectance response during surgical imaging procedure/endoscopy. The goal will be to AI techniques to exploit such multichannel information as well as develop techniques to augment limited ground truth (labelled) datasets with synthetic datasets obtained using a combination of computer graphics simulation and generative AI techniques.